In Vivo Study of T-Type Calcium Channel Antagonism in Proliferative Renal Disease

In the UK there are currently over 40000 people suffering from kidney failure. This disease is fatal without some form of kidney replacement therapy such as dialysis or kidney transplantation. Dialysis treatment carries significant risks itself and can be very time consuming and inconvenient. Transplantation is unfortunately not readily available to all those who would benefit from it. Kidney damage is caused by many different conditions including diabetes, high blood pressure and diseases that cause inflammation in the kidney. However, uncontrolled growth of cells called mesangial cells in the filter units of the kidney is often the final pathway towards scarring and loss of function. As yet there are no specific treatments designed to prevent this uncontrolled cell division so it generally leads to progressive loss of functional kidney tissue and eventual kidney failure. Studies in the lab have shown that blocking a certain type of calcium channel on the surface of these cells can stop them from dividing so rapidly. This project is designed to see whether blocking this channel can prevent uncontrolled growth of these cells in a rat model of kidney disease. This will give us some indication of whether this strategy could be of use in reducing scarring and delaying the onset of end stage kidney failure in humans.

Technical abstract
Background
Aberrant proliferation of mesangial cells is a key pathological step in many renal diseases. Current therapies for these conditions are limited and drugs targeting mesangial cell proliferation would be of considerable benefit.

Calcium plays a vital role in intracellular signalling. There is increasing evidence that T-type voltage gated calcium channels (T-CaCN) are involved in controlling proliferation in a number of cell types including vascular smooth muscle cells. Work in the Hendry lab has shown inhibition of T-CaCN using specific inhibitors (TTL-1177, mibefradil) and by the use of RNAi reduces human and rat mesangial cell proliferation in vitro. TTL-1177 has also been used by our collaborator Dr Lloyd Gray in an animal model of prostate cancer where it was shown to be anti-proliferative and was not associated with any obvious toxicity.

Aims and Objectives
The aim is to delineate the potential role of T-type channels in proliferative renal disease and to investigate how these channels interact with the cell cycle machinery. If initial animal experiments using an acute nephritis model are successful, the model will be developed to create progressive renal damage so that effects of T-type calcium channel inhibition on the progression of fibrosis after glomerular injury may be studied.

Methodology
The Thy1 model of nephritis in rats will be used. A single injection of Thy1 antibody leads to proliferation of mesangial cells and a transient glomerulopathy. Test groups will be treated with a daily injection of T-type calcium channel antagonist. Control animals will be given Thy1 nephritis and receive vehicle injections only. Sacrifice will occur at days 8 and 14, preceded by BrDU injection at -4 hrs. End points measured will include the immunohistochemical analysis of glomerular mesangial cell and monocyte numbers and study of glomerular cell proliferation by BrDU detection. Analysis of serum creatinine and urinary protein creatinine ratio will also be performed.

Parallel experiments will be performed in vitro using rat mesangial cells to examine the effects of pharmacological inhibition and RNAi knockdown of T-CaCN on the cell cycle. These experiments will define the phase of cell cycle inhibition and examine putatative links between T-CaCN and calmodulin kinase activity, phosphoMAP kinase level and cyclin expression.

This work will increase our understanding of the mechanisms of action of T-type calcium channels in cell proliferation and will indicate whether T-type calcium channel inhibition is of sufficient promise to justify further work towards clinical study in man.